Spinorial methods for geometric inequalities in Relativity

Einstein's theory of General Relativity is the best theory of
gravitation we have. It is a geometric theory describing gravity as a
manifestation of the curvature of spacetime. One of the central
predictions of General Relativity is that of black holes —that is,
regions of spacetime with a gravitational field of such magnitude that
even light cannot escape. The existence of black holes has been
established in recent years by a number of observations and a theorem
suggesting that black holes are the unavoidable consequence of
gravitational collapse has earned its author, Sir Roger Penrose, the
Nobel Prize in Physics. This great achievement is statement of the value
and relevance of rigorous mathematical analysis in the understanding
of the consequences physical theories.
From a mathematical point of view, black holes are the simplest
macroscopic objects one can envisage —the only ingredients required
for their rigorous definition are our notions of space and time. One
of the main realisations of the mathematical theory of black holes is
that they satisfy a number of geometric inequalities —that is
inequalities relating geometric properties of the black hole and
physical observables. Geometric inequalities provide invaluable
qualitative information about the generic behaviour of black
holes. Usually, geometric inequalities have first come into existence
through heuristic arguments, and in many cases rigorous proofs of
their validity, or suitable counterexamples, do not exist. One of the
most influential examples of geometric inequalities for which a
general proof is still lacking is the so-called Penrose
inequalities. This relation states that the area of a black hole
provides a very specific (and in some circumstances, optimal) lower
bound for its mass. The heuristics behind the Penrose inequality are
closely tied to one of the most important open problems in General
Relativity: the Cosmic Censorship Conjecture —namely, the
expectation that singularities in a spacetime are hidden from far away observers.
This project is a first step in a project aimed at the rigorous
construction of geometric inequalities and the proofs thereof
by means of spinors. Spinors are mathematical entities first arising
in the description of quantum system. Remarkably, the mathematical
theory of spinors has a rich geometric structure which has proven
invaluable for the understanding of the physical and mathematical
consequences of General Relativity. A celebrated proof of
the most basic and fundamental geometric inequality, the statement that
the mass of a black hole is positive makes use of spinors in an
essential way. This milestone of the mathematical theory of black
holes suggests that spinorial arguments may also provide
the key to unlock the proofs of other geometric inequalities. This
vision has been obstructed by limitations on the amount of information
about a spinor that can be encoded in the surface bounding a black
hole. In this project we explore an alternative way of encoding
spinorial information on the boundary of a black hole which, it is
argued, could lead to the proof of a number of conjectured geometric
inequalities and to the rigorous construction of new ones —thus
providing a deeper insight on the general properties of black holes as
a subject of mathematical study.